More-Than-Human Design Through Critical Climate Computing

As the carbon impact of computation continues to grow, the demand for ‘green’ computational technologies is becoming increasingly urgent. Critical designers, emphasising more-than-human design thinking, can propose innovative green transition solutions that demonstrate new relations between technology, climate, and design. In response to this provocation, UAL’s Critical Climate Computing Initiative (CCCI) will develop and implement a complete redesign of Manchester-based arts, technology and cultural organisation FutureEverything’s internet server hardware and public-facing website to pioneer and practically demonstrate the application of more-than-human protocols to computational systems and design. Undertaken in partnership with local community groups through connections and working relationships fostered by FutureEverything, this project will show the value of cross-sector collaborations and new forms of design-led thinking in innovating everyday green transition technologies and design practices.

To achieve this, the CCCI will design and implement an innovative proof-of-concept biomatter server to power FutureEverything’s primary public facing website, working in collaboration with local community permaculture collective Sow the City, whose Platt Fields site compost will fuel the server’s biobattery. Choosing a website and its hardware as the site for this project allows for its findings to have broad ranging appeal, showing that this innovative approach has everyday implications that are accessible to both experts and non-experts in computational infrastructure and design.

The website’s visuals and functionality will be carbon-audited, and the resulting design of the website will emphasise the reduction of computational costs and climate impact of the site, without sacrificing aesthetic quality, usability, or accessibility. This process will produce a web platform that will serve as a demonstration not only of the bio battery system, but of new forms of critical climate-aware screen-based design that centre the more-than-human.

The project’s aim is to promote literacy around the use of computation at both infrastructural and creative levels to re-think the relation between computational infrastructure and the climate, and to inspire through new forms of digital design practice that respond to these concerns. The sharing of technical and design approaches to more-than-human centred computing is a key outcome from this project. This will be achieved through a range of local and web-accessible actions, beginning with two creative public workshops that will be facilitated by FutureEverything and the CCCI with Sow the City. These will be focused on the technical system and infrastructure behind the platform, and the more-than-human design concepts used in the creation of the web platform front-end. As well as a guide to the project being hosted on the FutureEverything site, an accessible plain English digital toolkit will be produced to enable web designers, infrastructure engineers, or those interested in green transition computational technologies to replicate the bioserver approach, with all code and methodologies being open access via FutureEverything’s website.

The project has the capacity to scale, with the technological and design approaches being transferable across other physical sites and web platforms. In the future this could include the CCCI offering consultancy services to organisations who wish to apply these approaches to their own computational infrastructures.